Performing Englishness in New English Folk Music and Dance

This research investigates a new movement in contemporary English folk music and dance. The cultural context for the research is the resurgence of an interest in 'English Folk' which itself comes in the context of cultural processes like globalization, UK devolution and European federalisation, and attendant academic and public debates about the changing meanings of what it means to be 'British' and 'English'. \n\nThe research aims to examine how Englishness as a national identity is being produced in and around this music and dance, what kind of Englishness is being produced, what its politics are and how it relates to its cultural context. It will do this through examination of four key areas: firstly, 'English' folk bands; secondly, young Morris Dance companies who are redefining Morris Dancing; thirdly, popular youth-orientated social ceilidh dancing (called 'e-ceilidh' by the participants); and fourthly, youth-orientated workshops in folk music and dance. \n\nThe research will contribute to an understanding of how Englishness and Britishness are changing, and to how people are using 'Englishness' as a way of forming their identities through these artistic and creative cultural practices.